The University of Huddersfield and Essential Healthcare Solutions (UK) Limited KTP 22_23 R3

To develop a standardised measurement methodology to underpin the design of mattresses for the healthcare sector as well as creating an in-house development tool for new product development.